Development of advanced voltage and magnetic sensors integrated in a single substrate for cell imaging

This project develops a novel light microscopy platform that integrates advanced voltage and magnetic sensors onto a single substrate for live cell imaging. The platform enables correlated measurements of voltage and magnetic fields, though not necessarily simultaneously.
Specifically, the project employs two voltage sensing techniques: surface plasmon resonance (SPR) using gold nanostructures, and nitrogen-vacancy (NV) centre charge state modulation in hydrogenated diamond. Magnetic field sensing utilises NV centres in carboxylated diamond. All diamond-based sensing relies on optical readout.
The project includes designing and constructing the dual-mode microscopy system, validating its performance with known samples, and then applying it to study electrical activity in live cells.
Main Objectives:
-Integrate surface plasmon resonance (gold nanostructures) and NV centre fluorescence (diamond) into a dual-modality sensing platform for simultaneous or correlated voltage and magnetic field measurements.
-Design and construct a multimodal optical microscopy system, including calibration using well-defined samples.
-Determine the correlation between voltage measurements obtained from surface plasmonics and NV centres in live, electrically active cells.
This project advances quantum healthcare by creating a dual-modality sensor platform. By combining the sensitivity of NV centres with plasmonic voltage sensing, it enables detailed bioelectrical activity studies. This integrated approach provides unprecedented insights into cellular processes. The primary clinical application is epilepsy research, where concurrent magnetic field and voltage data are essential. This platform aims to improve our understanding of epilepsy and offers potential for broader applications in cellular-level bioelectromagnetic diagnostics and therapeutics.